Structural variations of prion proteins

Technical abstract
This project aims to use various techniques to probe differences in prion protein properties that may impinge on the ability of these proteins to convert to pathogenic isoforms. It also aims to characterise those sites not typically associated with susceptibility, since they are not naturally polymorphic. The project objectives are to define structural variability in prion protein mutants, to characterise the effect of mutations of PrP conversion and to map the important sites for PrP conversion based on mutation to non-naturally-occurring amino acids.